The Tale of Two Tunnels

In partnership with Merseyrail and the University of Liverpool's Victoria Gallery & Museum (VG&M) we would like to invite members of the public, artists and scientists to help create a science trail that tells the story of the building of a particle accelerator in one of Liverpool's underground railway tunnels, and its control room in a Liverpool museum.
Ten years previous to the completion of the LHC tunnel, engineers completed a circular tunnel beneath the city of Liverpool. With 4 stations, the Wirral Line loop (WLL) facilitates millions of journeys annually as passengers access Liverpool's iconic waterfront, museums, business districts, shopping areas, universities and homes. The Wirral Line also connects some of the areas with lowest rates of accessing higher education in the UK.

We would deliver the project in three main phases:
Phase 1: We tell the community about our STFC funded work (including contributions from particle, nuclear and accelerator research clusters). These events, led by academics and students from the University of Liverpool, will draw parallels between the tunnels of the LHC and WLL. The community sets the scientific objectives of the accelerator. We outline a 'design brief' for the accelerator.

Phase 2: Public submitted designs are reviewed. A celebration of the ideas will take place in printed and social media. Some carefully selected ideas are taken forward to commissioning stage.
Phase 3: Working with external companies, groups and physics workshop to implement the science trail. The trail will bring to life the idea of an accelerator installed in Liverpool city centre, which is based upon the responses of the public. The trail will include:
-art installations at each underground station (potentially representing 4 detectors of LHC);
-interactive exhibits at Lime St station (gateway to Liverpool, facilitates 16 M annually);
-control room experience at the World Museum, Liverpool. In the accelerator control room, we will look at the global perspectives of physics, including the role of accelerators in medicine, uniting the world through collaboration on large scale science experiments;
-marvelous machines and history of accelerators experience at the VG&M.
The completed materials would initially remain on show in Liverpool for one year.